Music Composition as Interdisciplinary Practice

This research will investigate interdisciplinarity as it occurs in the practice of music composition by establishing a network of composers (working inside and outside academia), scholars and leaders of arts organisations to undertake reflective practice, present academic papers and take part in panel discussions. The network will focus on the processes and practices of interdisciplinarity in order to better understand it as an approach to music composition. Of particular, although not exclusive, interest are examples of interdisciplinarity in which a single individual is working between two or more disciplines using methodologies from each. Such individuals may not be trained as composers first and foremost; as long as the creation of music (very broadly defined) is part of their practice then they will be of interest to the network. The research will be guided by three questions: how does composition as interdisciplinary practice reflect different kinds of interdisciplinarity; how do organisations facilitate composition as interdisciplinary practice; how might composition as interdisciplinary practice be illuminated by, and itself illuminate, research on musical creativity?

The research will be undertaken through practice, scholarship and facilitated discussion. Three months into the life of the network three projects will be selected by the network advisory group following a call for proposals. Successful applicants will be supported by a fee of £500 each in order to develop an artistic project for performance or exhibition at the mini-festival that concludes the network activities. Network project artists will document their creative processes (via the network website) in order to provide insights into creativities within interdisciplinary compositional practice. The main forum for scholars during the life of the network will be a two-day symposium in April 2016. This will involve the presentation of academic papers providing critiques and/or historical overviews of interdisciplinary artistic practices involving composition. Facilitated discussion will be a feature of the initial one-day seminar and the concluding mini-festival and will provide a means by which leaders of artistic organisations and practitioners can contribute knowledge to the network.

This research is required to fill certain gaps in the study of interdiscilpinarity within the performing arts. Although centres that conduct interdisciplinary research in music composition are common they tend not to interrogate the concept of interdisciplinarity itself; such critiques as exist come mainly from philosophers of science and so often bypass performing arts research in favour of interdisciplinarity applied to the solution of complex, 'real world' problems. Research into compositional creativity has yet to comprehensively investigate composers working between disciplines, instead the romantic model of the individual composer remains the chief object of study.

The aims of this research, therefore, are threefold: to critically examine the practice of composition in a range of interdisciplinary contexts; to understand the conditions necessary for composition as interdisciplinary practice to thrive and how to create them; finally, to contribute to the understanding and evaluation of creativity in composition as interdisciplinary practice.

The three network activities (one-day seminar, two-day symposium and mini-festival) have been designed to appeal to a broad audience inside and outside academia with research specialities and general interests in practice as research in the performing arts, collaboration, creativity experimental music, performance, multimedia, installation, dance and theatre. It is hoped that the outcomes of the research will also be of benefit to performing arts teachers at tertiary and HE level, community arts practitioners, curators, programmers, promoters and arts policy directors.

Potential impact
The following groups will benefit from the research:

- Performing arts practitioners
- Students studying performing arts subjects at HE and tertiary level
- Teachers of performing arts subjects at tertiary level
- Performing arts teams within examination boards, e.g. chief examiners
- Community arts practitioners
- Curators, programmers, promoters, arts policy directors and administrators
- Leaders of artistic organisations concerned with interdisciplinary practice

The research is relevant to the above in a variety of ways. It is process-focussed so it will uncover types of creativities and skills involved in the practice of music composition in an interdisciplinary performing arts context. It is articulated via critical and historical discourses which will suggest neglected or new approaches to practice and, in turn, reveal potential new repertoire. By many definitions much interdisciplinary practice occurs at the exploratory edges of a field so the research can illuminate and bring to greater awareness work that is currently being undertaken at such extremes. A more nuanced picture of interdisciplinarity that illustrates different approaches can help improve programming and commissioning strategies by providing a clearer understanding of its nature. The research will provide insights into strategies for facilitating interdisciplinarity in organisations but those concerned with the day to day realities of operation and working within contemporary research funding environments at a project, not institutional, level.

The research will enhance cultural enrichment and quality of life by initiating creative practice and disseminating it through public performances. These performances will be contextualised by practitioners themselves, thus helping to refine impact. The documentation of creative practice in progress will be made accessible via the network website, facilitating a transparent view of the creative process in an interdisciplinary context. Workshops will be led by creative practitioners wherein they can practically demonstrate new and innovative techniques; these events may also provide some measure of training for skilled people for non academic purposes.

In order to accelerate dissemination during the life of the network (and without the longer turnaround required by the post-network special edition) initial reports of activities and write-ups of the research will be published on the website of Sound and Music who are represented on the Network Advisory Group. This can be achieved via the 'Sampler' blog section of their website. The network's own website will also be used for this purpose.